Living figures: reproducing published experiments in situ

Speaking about the issues thrown up by 'Big Data', The Economist reported in the article "Welcome to the Yotta World" that, by 2018, there would be a talent gap of ~150,000 data-science professionals globally. The problem is particularly acute in high-throughput biology. Here, complex environment- and software set-ups are required to support down-stream data analyses. As a result, scientists often find it impossible to repeat published experiments faithfully. New approaches are therefore required to forge better links between published articles and their underlying data, to help researchers visualise and reproduce the results described in the papers they read.

To make progress in this area, an exciting collaboration has recently been established between The Genome Analysis Centre (TGAC, Norwich) - a leading genome and bioinformatics research facility in Europe - the eLife journal (Cambridge) and the University of Manchester. The project will exploit the principal technologies developed by partners: the BioJavaScript open-source library for visualisation of biological components; the Utopia Documents 'smart PDF reader'; and the publishing platform of the innovative, open-access journal eLife.